Clinical Neuroanatomy - Experimental model for immunotherapy for synucleinopathies

Skills Priority Alignment: Whole Organism

This project will test the hypothesis that novel vaccines designed and synthesised by United Neuroscience (UNS) for neurodegenerative diseases do not create immune complexes in the brain and do not interfere with the clearance of fluid from the brain. As a first step, the student is using the antibodies provided by UNS to test their specificity on human postmortem brains. She will then immunise mice with the same antibodies and inject the proteins (that the antibodies have been raised against) into the brains. After various time points dictated by previous studies in our group, the student will analyse the presence of the immune complexes and associated inflammation. The next step will be to test the effects upon the clearance of solutes form the brains.